Improving Legal Services Productivity and Accessibility with Artificial Intelligence

"Legal services are expensive. As a result of this, many companies and individuals do not engage with a legal services provider when agreeing contracts. In most cases this will be for lower value contracts, but not always. There are circumstances where a company will be agreeing a large value contract, but will still be unable, or unwilling, to engage with a law firm to assist in negotiation of the agreement.

Our vision is to research the feasibility of a legal contracts management system that uses Artificial Intelligence to simplify the process of legal contract review and thus dramatically reduces the time taken to review, negotiate, and manage contracts. By implementing this as a cloud-based solution we plan to offer its capability as an online legal service to SME's and legal firms to enhance their productivity in negotiating legal contracts.

If successful this will significantly reduce the cost of UK legal services and redress the imbalance across those businesses that can afford legal services and those that can't."